University of Strathclyde and GWSSB KTP 22_23 R1

To embed a product development process and to develop affordable technology that enables early functional visual assessment and then provides visual rehabilitation/treatment for people that have experienced a neurological visual field loss. This will be complemented by an accredited rehabilitation training programme for allied health professionals.